PANDAS - 360 - Automated rolling stock inspection and reporting

JR Dynamics Limited (trading as Transmission Dynamics) is a multi-award-winning company, specialising in cutting-edge industrial IoT solutions for truly remote condition monitoring and predictive maintenance, informed by advanced machine learning and artificial intelligence.

Transmission Dynamic's rail industry portfolio "Trains with Brains(r)" is already changing the way global rail infrastructure is maintained today and for the future. Operations and maintenance teams globally are benefiting from increased operational efficiencies, service reliability, safety, asset life and associated cost savings.

The proposed PANDAS 360 project is a natural extension of the above expertise and product offerings, seeking to deliver a feasibility study for automated rolling stock inspection and reporting.